Securing "Smart Cities": A research project to secure building management and critical infrastructure systems in our cities

Organisations and institutions are increasingly taking advantage of the innovation in the sphere of the IoT. Internet-connected building management and critical infrastructure systems can bring benefits in efficiency and capability in the form of “Smart Cities” but also pose significant security risks. The growth of internet-integrated technologies has far outpaced research into their security. This can leave systems vulnerable to attack, posing a risk to businesses, cities and individuals. This project will identify, enumerate and attempt to mitigate some of the security risks posed by the building management and critical infrastructure systems that make up part of the IoT. Digital Shadows will identify insecure, misconfigured and vulnerable devices and use its expertise to develop and deliver a unique, automated, scalable and commercially viable prototype for enumerating such devices, helping to secure the nation’s critical institutions.